Out-of-distribution detection and recovery for real-world settings

Advances in machine learning (ML) systems have led to success in a variety of fields, indicative of the societal benefits they can bring. However, the speed of progress in deep learning has highlighted the potential impact of artificial intelligence (AI) on society as systems become increasingly capable and deployed in high-stakes settings. Notably, deep learning models are brittle and struggle to generalise to shifts in distribution or unseen environments, recognise and express warranted (and sharp, well-calibrated) uncertainty, and have been characterised as black boxes with decisions that are difficult to humanly interpret and communicate. These are important challenges to address to ensure that AI systems are safe and trustworthy in the real world. This thesis aims to develop out-of-distribution (OOD) detection methods to identify anomalies or long-tailed events, convey, and recover from them. Research has hitherto focused on mild distributional shifts that lead to a small drop in accuracy, but we can introduce datasets and benchmarks that focus on more extreme shifts. This has applications in health and biosecurity, such as in early-warning systems for novel pathogens in genomic sequences in wastewater or online user activity, and time-series forecasting. Models can assign an anomaly score to examples, which should be higher for OOD examples. A simple baseline uses the classifier confidence, while virtual logit matching is a more advanced approach. Using outlier exposure or one-class learning, models can be directly trained to be able to detect anomalies, and there is some existing work to detect OOD bacteria in genomic sequences which can be built on. In addition to recognising anomalies, an ML system could flag them to humans for further inspection to help it learn (e.g. whether a situation is indeed anomalous) and recover (e.g. which action a reinforcement learning agent should take), especially if it can express its uncertainty and focus on examples where human input is most likely to be required. A promising

approach we can explore is reward modelling, where a system learns to model human preferences based on feedback. This could improve its understanding of a novel emerging situation that might require a certain intervention (e.g. recognising a potentially dangerous pathogen).